System Modelling for Human Machine

Human-machine teaming has become a critical topic with advancements in AI and autonomous systems, yet challenges remain in representing human-in-the-loop within system models. Current systems modelling frameworks (such as the SysML) fall short in depicting human roles, which is vital for developing reliable RAS platforms. Existing digital human models are limited, often focusing only on basic ergonomic analysis and lacking in cognitive behaviour representation. The primary goal of this project is to develop a novel system modelling framework (utilising SysML) that effectively represents human-machine teaming in uncertain environments.